Resilient Crops (Earlham Institute)

Technical abstract
The overall objective of the Institute Strategic Programme Grant (ISPG) “Resilient Crops” is to support agricultural productivity by ensuring the stability of yield and quality of perennial ryegrass clover oats and Miscanthus. By so doing we aim to tackle the challenges associated with making agriculture more resilient to climate change and more sustainable enabling it to contribute to Net Zero solutions. A primary objective of the ISPG is to increase basic knowledge of key traits relating to the consistency of yield and quality across environments and seasons including extreme weather events. This is particularly important for perennial crops. “Resilient Crops” aims to create and utilize tools that will aid in delivering our scientific findings and speed up the process of developing new crop varieties. The ISPG is organised into four work packages; this project (work package 4) “Crop genomics underpinning adaptation diversity and regulation” will integrate existing and novel omics data for our crop species to understand the genomic transcriptomic and epigenomic contributions to resilience in individuals and hybrids.